Networking Value with Armadillo

The project explores new business models opportunities for Armadillo Merino Limited, an SME operating within the UK textile industry. Armadillo supplies next-to-skin base-layer garments manufactured with Merino wool to NATO, the MoD, Fire and other emergency services. The objective of the project is to challenge the business-as-usual approach through a network value and impact analyses to study the potential to create economic value in a way that also creates value for society through new opportunities for reuse through leasing. The project has potential for a wider impact globally and across all uniform sectors that require base-layer systems. E.g. Police, fire brigade, prisons, search and rescue, ambulance, security, Special Forces, and oil and gas.